Classicism and Orientalism in Nineteenth-century British Painting

At once situated at the crossover between continents and claimed as constitutive of European
cultural identity, Greece and the 'classical lands' skirting the Mediterranean have long
occupied a contentious position in the construction of a binary between 'East' and 'West'. I
hope to explore this liminal status by examining an artistic category where the two discourses
intersect: representations of 'Oriental' and 'classical' worlds in nineteenth-century British
painting. Under the broad heading of 'academic' art, both the East and Greco-Roman past
become overlapping spaces for projecting fantasy and creating timeless scenes of artful
'realism'. Though informed by travel and scholarship, archaeology and texts, both subjects
are often constructed from parallel stereotypes of luxury and indolence, violence and
eroticism, tyranny and un-Christian mystery. While a few art historians (notably Rosemary
Barrow) have recognised similarities between classical and Orientalist genre and landscape
painting, I intend to go further by examining the implications of artists travelling to 'classical
lands' which overlapped with the 'East' - the classical discovered in an Oriental world as
well as the classical imagined as an Oriental world.

By acknowledging that many artists engaged with both discourses, I want to draw a line from
British classical travellers from the beginning of the century (in inevitable dialogue with
French counterparts) to later 'Orientalists' Edwin Long, David Roberts and J.F. Lewis and
'classical' painters like Alma-Tadema, Leighton and Waterhouse. Though the two discourses
can be traced to antiquity, it was waning Ottoman power across the nineteenth century that
warranted western-European governments, scholars and artists to take greater interest in
eastern Mediterranean 'classical lands'. To many, contemporary Greece came across as
paradoxically and sometimes distressingly 'Oriental', not to mention the vestiges of classical
archaeology further east. In the past two decades academics like Stathis Gourgouris, Phiroze
Vasunia and Yannis Hamilakis have emphasised historical and theoretical intersections of
classical scholarship and imperialism or (Phil)Hellenism and Orientalism. What this valuable
body of scholarship lacks, however, is a thorough engagement with visual sources broadly
and painting specifically: a body of evidence conventionally left to art historians.

For my PhD I hope to continue the interdisciplinary path I pursued at MPhil, where I
combined reception studies with art-historical scholarship to research British artists travelling
in Greece and Carthaginian Dido in nineteenth-century painting. Since then I have continued
researching nineteenth-century art (especially Orientalist painting) for Sotheby's Victorian
and Pre-Raphaelite Department. Though I have often come across criticism of classical and
Oriental subjects as artificial and clichéd for staying within their formal and generic limits, it
is these shared limits that interest me. By considering the two as part of a single visual
culture, the simultaneous sense of 'distance' and 'proximity' characterising British artists'
relationship with antiquity can be compared with what Edward Said called the 'intimate
estrangement' of the East. Taking inspiration from debates around power and culture
generated by Orientalist art, I wish to ask what the significance is for representations of a
classical world all too often presented as a symbol of Western supremacy.